Investigation of three-body Z-boson decay (Z - lly) and study of background processes in Zy production

Photons play an important role in the ATLAS experiment at the Large Hadron Collider (LHC) for precise measurements within the Standard Model, investigation of the properties of the Higgs boson and exploration of the physics beyond the Standard Model. A significant source of background in the process of photon reconstruction arises from high-energy jets originating from the decay of neutral hadrons or electrons incorrectly identified as photons by the detector. Efficient selection of signal photons is achieved by applying identification and isolation constraints on photons. The identification constraint is based on the information about the longitudinal and transverse shower shapes in the electromagnetic and hadronic calorimeters. The isolation constraint is determined by the amount of energy deposited in the electromagnetic calorimeter and the sum of the transverse momenta of the particle tracks in the internal detector. Due to inaccuracies in the simulation of electromagnetic showers in the electromagnetic calorimeter, inconsistencies arise in the distribution of photon isolation variables between experimental and Monte-Carlo simulated data. In this work, several methods of corrections of Monte-Carlo data were considered. These corrections were then tested using background estimation techniques and data of Z-boson decay into two leptons with an associated final state photon (Z - lly)."